Micro Autonomous Surface Vessel (Micro-ASV) for inland waterway surveying

"Safeguard Nautica Ltd and Reygar Ltd have formed a collaborative partnership to develop a hydrographic survey mission planning and control system for an Autonomous Surface Vessel (ASV), specifically aimed at operation on challenging inland waterway environments, (such as streams, rivers, lakes, ponds and estuaries). The concept draws upon the partners existing experience in developing dynamic positioning systems, but addresses unique challenges associated with high-energy, turbid and shallow waterways, often in GPS denied environments and without clear line of sight to the vessel.

One of the main aims of the project is to enable survey campaigns to be readily planned and executed under automated control under the watch of an operative, improving accuracy and reducing skill levels required to navigate remotely; but at a target price which can disrupt the market for manually operated remote controlled boats.

This demonstrator could prove the concept for use in many other unmanned marine platforms; in particular in offshore renewable energy installations at tidal worksites, and offshore decommissioning of fixed structures."